MacroBioCrude: Developing an Integrated Supply and Processing Pipeline for the Sustained Production of Ensiled Macroalgae-derived Hydrocarbon Fuels

Research challenge: Identify and demonstrate a robust and economic route for sustainably manufacturing drop-in replacement transport fuels (to use as diesel and aviation kerosene). Using innovative sources of sustainable biomass ensures continuity of fuel supply past peak oil and meets increasing fuel demands. Current 1st-generation technologies have reached the limits of available biomass feedstocks without compromising food supply/security. Seaweed (macroalgae) is a viable alternative source, but its use requires investigation, development and commercialization to provide a non-seasonal supply chain, to tackle its high water content and provide chemical processes for converting to transport fuels.

Timeliness/UK Importance: The EU and UK government have set strict targets on greenhouse gas emissions. For example, the Renewable Transport Fuel Obligation requires incorporation of 10% renewables into the supply chain by 2020. Such targets, coupled with increasing demand for dwindling oil reserves, especially for aviation and goods vehicles, make it vital in the short-/medium-term to develop a sustainable supply of diverse renewable feedstocks (current UK transport fuels use=54000 M litres pa: aviation fuel=24%, diesel=39%; 2% growth pa). Establishing routes to produce environmentally and economically sustainable transport fuels will have a direct (chemicals, fuels sectors) and an indirect (transport, manufactured goods' distribution) impact on ensuring the future of UK manufacturing industries.

Project aims: To develop and evaluate an integrated supply and processing strategy for sustained production of ensiled MA-derived fuel-spec. hydrocarbons.

Innovative Solution: For the first time conventional grassland ensilage methods will be used to reliably preserve MA biomass for >12 months. This MA silage will then be used as an intermediate energy carrier for production of syngas/bio-crude oil. Both hypotheses are entirely new and work of this type has not been conducted anywhere outside of the studies made by Durham/CPI/Silage Solutions. Significantly, dewatering and demineralisation are inherent features of ensiling, two factors crucial in facilitating post-gasification catalytic upgrading. The work will result in a significant step-change in the production pipeline of natural stock/cultivated MA, enabling systems integration by providing a sustained source of MA biomass of consistent chemical composition as a commodity feedstock for fuel production. Ultimately, this project will assist take-off of a large bio-fuels industry that avoids food/fuel competition for land use, does not require fresh water and makes MA biomass an affordable, preferred addition to land-based energy crops.

Potential impact
1) Beneficiaries of the research
The interdisciplinary nature of the research and its systems approach necessitates close interaction with a wide range of industry partners/consultants, industry associations, academics, and public bodies. Consequently the project's research and outcomes will be quickly and effectively transmitted to a broad range of beneficiaries:
a) Commercial private sector beneficiaries
UK and multinational fuel manufacturers; and catalysis and chemical process industries (areas especially important regionally, eg. North East/Teesside).
UK/global macroalgae producers.
Transportation/manufacturing industries.
UK farming, aquaculture, fisheries and marine sectors.
CPI.
Companies with interests in near-coastal and off-shore engineering/construction.
b) Policy-makers and governmental beneficiaries
UK Government; Shetland Isles council.
c) Public sector beneficiaries
The Crown Estate.
Academic research in: macroalgae growth/harvesting; gasification; gas clean-up; FTS.
BBSRC: complementing its Industrial Biotechnology strategic research priority
d) Beneficiaries from the wider public
Environmental protection/sustainable use of natural resources.
Public awareness.

2) How will they benefit from this research?
The UK commodity chemicals industry contributes significantly (annual turnover £18.4bn) to the UK's economy. This project will impact directly here providing new markets for catalysts/process technologies associated with biomass gasification for UK companies. Regeneration/expansion of industries working in seaweed growth, harvest and utilisation (eg. in the Shetlands) will be enabled, benefiting from the new seaweed-to-fuels market and from benefits in terms of preservation, storage and transportation of seaweed from the novel ensiling method, applicable to existing uses: manufacture of food supplements, cosmetics and pharmaceuticals. Each of these areas potentially spans UK and worldwide markets. A general impact will be the contribution to the manufacture of high energy density HGV/aviation fuels in a sustainable fashion from a readily renewable source of biomass, whose growth does not compete with food production; ensuring supplies of these fuels supports many areas of the manufacturing industries, supply chains, and aspects of daily life in the medium- to long-term. Working closely with its partner CPI (part of The High Value Manufacturing Catapult) will provide a mechanism for direct involvement in setting UK and EU strategy, especially for development of sustainable manufacturing technologies/processes.
The project will (medium-/long-term) deliver benefits in terms of public health and well-being as a result of greater (long-term) environmental protection, by manufacturing key fuels from rapidly growing (and hence CO2-absorbing) biomass, and through the well-documented bioremediation potential of seaweed farms (Aquaculture 2006, 252, 264). It is envisaged that the mineral-rich gasification residues will give real benefits as soil improvers and as fertilisers for better growth of food crops worldwide. Through diverse outreach activities, the consortium will help raise public awareness of issues surrounding the development and use of biomass-derived fuels.
In addition to project-specific scientific skills, staff will acquire a range of transferable skills, in particular becoming conversant with working in a multidisciplinary environment. Embedded links with industry partners will provide insight and experience of academic/industry partnerships and business drivers for R&D; where appropriate secondments to industry will be made.The DU PhD student will complete the Chemistry Department's Graduate Skills Portfolio (a tailored programme of scientific/general courses in research skills, report writing, communication skills, teaching, mentoring).
Together this research will help ensure that the UK remains at the forefront of the development of future environmentally friendly technologies.